ReMake Materials

ReMake" is a second-hand marketplace which connects people and businesses to left over construction materials; this can vary from, a small-scale bathroom renovation, or a four-floor office fit out in the city.

Have you ever wanted a second hand furniture? Or need to get rid of bathroom tiles? ReMAKE is the platform that will not only find a new home for these materials but will also pick them up and deliver these to their new home.

ReMAKE helps you find second hand materials for your own renovation project, but also a new home when you're done with them, and takes out all the hassle associated with it!

This is a be peer-to-peer as well as business-to-business. The construction materials in question vary from a pack of tiles, paint, light fittings, and floor tiles; due to the abundance of variety, it is essential for the platform to be P2P as well as B2B. The current intention is to charge a small transaction fee however, there is also an option to initially use advertisement or sponsors from construction companies -- this is a viable option as it is in construction companies interest to support sustainable initiatives in the industry.

ReMAKEs mission is to also give back. Materials are also donated to local non-profits and those in our community who are most in need.

I've been in the Construction industry for 7 years and believe I'm the right person with access to the right people to make this work.I am young, energetic, and believe in my responsibility in creating more sustainable practices -- not only do I believe there is a need for ReMake but that I am the candidate to make it a success. I'm enthusiastic and already have a foothold in a typically old-fashioned industry to shake it up and make a change it so desperately needs.